Large Landing Gear of the Future

The Large Landing Gear of the Future project will develop, mature and demonstrate key
technologies that will improve the efficiency of aircraft landing gears in their design,
manufacture, operation and cost of ownership. It will take a holistic view of the landing gear
system construction and life cycle seeking to benefit from closer integration of key
components and functions that have historically been addressed separately. The project will
use technology demonstrators representative of an operational landing gear to validate the
project outcomes.
Messier-Dowty Ltd will lead a strong consortium of partners and subcontractors drawn from
UK industry, the High Value Manufacturing Catapult Centres and academia to deliver the
project.